Lowering carbon and chemical in buildings via water clean tech

Recognising the water/energy/carbon nexus, Aqua21 will explore the opportunity to dramatically reduce carbon generation and costs for building operators through the introduction of its new low power ozone disinfection treatment technology across a range of building types.